Net-Zero Slug Control: Developing the UK’s First Systemic Biological Molluscicide for Climate-Smart Farming

Bionema Group Ltd, a Swansea-based leader in biological crop protection and plant health solutions provider in agriculture, is developing the world's first systemic biological molluscicide to address one of UK agriculture's most persistent problems---slug and snail infestations. These pests cause over £100M in crop losses annually, mainly in cereals, potatoes, and oilseed rape, and current control options are increasingly limited due to regulatory bans on synthetic chemicals like Metaldehyde.

Bionema's innovative solution uses alkaloid-producing endophytic grasses to deliver a safe, sustainable alternative to chemical molluscicides. The core active ingredients, known as Lolines, are naturally occurring insecticidal compounds that are effective against molluscs but harmless to pollinators, livestock, and humans. This dual-action formulation offers both:

\*Active protection by attracting and eliminating molluscs via bait pellets enriched with Lolines and

\*Systemic passive protection by allowing the compounds to leach into plants and deter molluscs from within the crop.

Beyond pest control, this solution contributes to broader climate and environmental goals. Using grass-based pellets enables carbon sequestration in soils, improving soil structure and fertility while reducing the carbon footprint of traditional pest control. This aligns directly with the UK's Net-Zero Strategy, the Net-Zero Strategic Plan in Wales, the European Green Deal, and multiple UN Sustainable Development Goals, including Zero Hunger, Good Health and Well-being, and Responsible Consumption and Production.

The project will optimise the formulation, conduct regulatory-aligned trials, and validate efficacy in collaboration with Swansea University and specialist subcontractors through on-farm demonstrations across the UK.

Bionema's expertise---bolstered by strong partnerships with international agri-tech leaders---ensures an efficient route to commercialisation. A launch is expected by 2030 in the UK. Export potential is significant, with expansion planned into the EU, North America, Asia, and LATAM markets.

This molluscicide is expected to increase crop yields by up to 30%, reduce pesticide use by 40--50%, and create new income streams for farmers by cultivating Loline-rich grass species used in the formulation. In addition to its environmental and economic impact, the innovation supports safer working conditions for farmers and improved food safety for consumers.

This project positions Wales at the forefront of climate-smart agricultural innovation, showcasing how science-driven solutions can enhance productivity, reduce emissions, and build resilience in global food systems.